Manchester Metropolitan University and Deluxe Beds Limited

To engender an inclusive, innovative and productive multi-ethnic and cultural workforce, by developing and implementing a human resource strategy framework to transform Deluxe Bed's organisational structure, management capability and working culture.